Durham University and The Footy Club Limited

To generate human-readable, search engine optimised product descriptions using processed text and imagery to automatically match product data from multiple retail data sources in order to generate highly searchable price comparison product pages with notable internet search engines.